Queen's University Belfast and Devenish Nutrition Limited

To apply advanced pharmaceutical formulation techniques, in conjunction with the associated engineering methods, to develop new concepts in the delivery of essential minerals, vitamins and related molecules to farmed animals in order to improve animal well-being and productivity.